Queen's University of Belfast and SiSaf Limited

To develop formulations to reduce the frequency of intravitreal injections with targeting and controlled release of known drugs for treatment of age related macular degeneration to reduce and prevent blindness.